Developing a shared society in Northern Ireland

Since the first paramilitary ceasefires in 1994 and subsequent political developments through the Belfast/Good Friday Agreement (1998) and St. Andrew's Agreement (2006) Northern Ireland has undergone significant social, political and economic change and transformation. However, despite a number of policies, strategies and initiatives such as the A Shared Future document, the PEACE programmes, and the Community Sharing and Integration Consultation (CSI) document, the devolved administration has been unable to formulate and implement a coherent set of policies to address the challenges of building a shared society. Furthermore, while there is a continued policy vacuum, issues such as parades and flags, dealing with the past, and peace walls have the potential to reinforce community division and detract from the significant progress that has been achieved over the last twenty years.
The central aim of the project is to work within the Northern Ireland Office (NIO) in a research capacity (Fellowship) to produce a body of knowledge and provide support, advice and critical engagement on issues surrounding building a shared society in Northern Ireland. Within the project there are number of more specific aims and objectives which include the development of a comprehensive literature review of research and evidence related to the challenges of building a shared society. It is envisaged that this data and information will come from a number of sources including academic journals and reports; government position papers; political statements and manifestos; practitioner reports, and media articles. Aside from the review, the project involves the Fellow putting together a series of policy briefs which capture each of the central themes and identify issues such as the key stakeholders, the main roles and responsibilities of stakeholders and actors and potential policy options.
Essentially, the project will enable the NIO and UK ministers to access first hand evidence based conclusions drawn from robust and reliable sources. The project will also involve the Fellow providing ongoing advice and consultation on the challenges and issues which surround building a shared society to members of the NIO and UK Ministers.
In terms of delivering the aims and objectives of the project the Fellow will conduct the literature review, and also attend events such as academic and practitioner conferences, community forums, commemorative and celebratory events (bonfires and parades etc), and conduct informal interviews with key stakeholders associated with the challenges of building a shared society. It is anticipated that this external engagement will compliment the literature review and substantially increase the quality and robustness of the information and evidence derived through the project. Near the conclusion of the project it is anticipated that the Fellow will organise a series of roundtables with stakeholders to discuss the challenges to building a shared society, it is hoped that these will act as critical forums and further inform and advance the policy debate around building a shared society in Northern Ireland.

Potential impact
To consider the challenges to building a shared society in Northern Ireland this research project entails a comprehensive literature review and the provision of on-going support and advice to the NIO and UK Ministers. In terms of beneficiaries the applicant envisages the research impacting on a number of individuals and institutions including:
a) Members of the NIO involved in the development of strategies, policies and approaches around the challenges to building a shared society;
b) UK Ministers with a vested interest and responsibility for social, economic and political issues in Northern Ireland;
c) Public sector bodies;
d) Civil society i.e. clergy, community and voluntary organisations;
e) Peace building and conflict transformation practitioners;
f) Politicians i.e Ministers, MLAs and councillors;
g) Academics across institutions and disciplines engaged in research and study on the challenges to building a shared society.

Each of these stakeholders will benefit from the project in different ways. Members of the NIO through working with the Fellow will develop and increase their research skills, techniques and capacity as the Fellow will introduce them to different qualitative and quantitative research methodologies. UK Ministers and the NIO will also benefit in terms of an increase in their knowledge and understanding of the challenges to building a shared society through the comprehensive literature review and policy briefs. They will also have current assessments and the most relevant evidence to incorporate into their own positions on various policy options that pertain to building a shared society.

As for local public sector bodies, civil society, politicians and practitioners, they will benefit by having an opportunity to contribute to the literature review and act as 'critical friends' through semi-structured interviews and roundtable discussions. They will be encouraged to contribute to the on-going policy debate and provide examples of successes and challenges of programmes that have attempted to build a shared society at different levels (local and macro). This will provide a strong and robust knowledge base, which will contribute to evidence-based policy development within the NIO and the UK government.

In terms of the benefits for academia, the research project will strengthen the links between the policy-making process and those engaged in academic research. The Fellow will create an environment which is conducive to collaboration and the sharing of information which will mean that academic research has a pathway to informing policy-makers through critical engagement, and those involved in policy development have access to the most recent and relevant research.